AI-Powered VR Exposure Therapy Platform for Personalised Treatment of Severe Psychotic Disorders

~1% of the global population suffers from serious psychotic disorders(SPD) symptoms include hallucinations, paranoia, anxiety, and social withdrawal, having a significant impact on daily functioning and reducing life quality. Conventional antipsychotic medications effectively address behavioural/thought symptoms they don't treat functional deficits, anxiety, or cognitive impairments-strong predictors of functional recovery. Virtual reality exposure therapy (VRET) immerses patients in controlled environments confronting their fears and desensitising traumatic triggers and literature has shown VRET reduces the psychological symptoms of SPD. Despite this, current VRET systems haven't reached clinical potential. Evidence shows that individualised approaches improve outcomes however this must occur across all dimensions. Whilst advanced VRET systems (PsyTechBR, AppliedVR, Strivr) use biofeedback integration to control patient environment and provide some personalisable features, these systems rely on pre-defined rules rather than advanced AI-algorithms, resulting in a slight delay in calibrating the intensity, detrimental as even a few second can panic patients.

This project will build on our already developed VRET platform to develop an AI-algorithm to allow the immediate response to patients physiological and behavioural responses recorded through biosensors, smartly predicting the panic by understanding the physiological rate of change, preparing the system beforehand to adjust its intensity, providing a more refined and responsive therapy, offering a truly personalised, and continually improving therapeutic experience. Cementing our value proposition against competitors and allowing VRET to reach it's potential as a therapy for SPD.

The innovation lines around:

* Continuously monitoring physiological patient reactions during VRET sessions reacting to physiological changes before they cause panic.
* Adapt the difficulty, stimuli, and therapeutic approach based on individual patient progress and tolerance.
* Provide clinicians with actionable insights and suggested adjustments to maximize therapy efficacy and enhance patient safety.
* Integrate with various clinical outcome measures to optimise treatment personalisation and long-term impact.

By creating a personalized VRET response system powered by AI, this project seeks to improve patient engagement, reduce symptom distress, and facilitate more sustained recovery in individuals living with serious psychotic disorders. Successful implementation has the potential to set a new standard in scalable, technology-assisted mental health interventions for highly complex psychiatric populations.